Improving the production of a novel enzyme for Polyethylene (PE) degradation

The accumulation of plastics in the environment, especially in rivers and oceans, is a massive and well-known problem. Most of these plastics have purely alkyl chain backbones, which makes them recalcitrant to biodegradation. The aim of this project is to develop the high-level, secretory, recombinant production of an enzyme that we have discovered and patented and that can effect such a degradation, and to begin to scale up our process.